High Efficiency Geared Wheel Hub Motor

CompactCaddy Ltd are world leaders in the design and manufacture of fractional horsepower,
axial flux electric DC motors. These motors are not only highly energy efficient, but also have
a high torque output and are very quiet in use.
The aim of this project is to build a series of bench top prototypes to prove the suitability of
this technology for the electric bicycle market. To achieve this we will have to redesign the
motor layout, integrate a gearbox and enable the unit to free wheel. These bench top
prototypes will also enable us to carry out the necessary motor testing to predict the likely
motor characteristics and resolve design issues.
From the results of our earlier SMART Proof of Market project we know that our motor
would be a very attractive proposition to end users and have identified several routes to
market.
Note: In an axial flux motor the magnetic flux field is orientated parallel to the motor shaft,
whereas in a radial flux motor the field is perpendicular to the shaft.